Describing the Classical, Quantum, and Quasi-Sets Corresponding to a Causal Structure with Latent Variables

A causal structure can be defined as a directed acyclic graph (DAG) whose vertices correspond to random variables, where a directed edge implies a causal relation between the corresponding variables. Given some observed statistics (as a joint probability distribution over the random variables) the goal of causal discovery is to determine the causal structure that produced this probability distribution.
The concept of causal structures is thus useful in reasoning about experiments where one wants to understand cause and effect, for example testing the efficacy of a treatment in improving a patient's affliction (perhaps conditioned on other factors, such as their medical history). In practice there may be missing data in our experiment (e.g. an incomplete health record), so it is useful to distinguish between observed and unobserved (also called hidden or latent) variables, the latter representing the missing data in our setting.
In such settings, it is interesting to study the probability distribution sets that arise by defining in different ways what it means for a joint distribution over the observed variables to be consistent with the causal structure. For example, by looking at the distributions consistent with the model in the context of classical (ie non-quantum) resources we obtain the classical set, by including quantum resources we obtain the quantum set, and by allowing latent variables to be negative we identify the quasi-set. Furthermore, we can also consider sets related to concepts in the causal discovery literature, such as the nested Markov set (distributions consistent with the associated nested Markov model). It is known, for example, that the quasi-set contains the quantum set which, in turn, contains the classical set for any given graph.
There is substantial literature concerned with characterising the classical set for particular cases of DAGs, this being of interest to conventional causal reasoning and causal inference. Studying the classical set is also relevant to the fields of Quantum Information and Quantum Foundations, since by characterising the limits on classical resources we can look into how quantum resources differ. The exemplar of such research is the well-studied Bipartite Bell Scenario, where the classical set has been fully characterised. It is now well established (and recognised by the 2022 Nobel Prize in Physics) that with quantum resources, one can produce non-classical distributions. On the other hand, even in simple settings such as the Triangle Scenario in the literature, we do not have complete characterisations of these sets.
As for the quantum set, although often difficult to characterise fully, we do know it is always upper-bounded by the quasi-set, and relating the latter to other well-studied sets in literature could give insights into its structure. In the Bipartite Bell Scenario we can prove that the nested Markov set coincides with the quasi-set, and in this project we will hypothesise this holds for all graphs. There is some literature studying the structure of the nested Markov set, so proving this hypothesis would identify the quasi-set as an upper bound on the quantum set that is well-behaved from a causal perspective.
This project falls within the EPSRC Quantum Technologies research area. It would have applications in Quantum Information Theory, as well as areas concerned with causal modelling and causal inference, including Computer Science, Medicine, Economics and Social Sciences. Interpreting causal structures as networks of resources could also provide a useful tool in creating device-independent network-based quantum protocols, such as key distribution or certified randomness generation protocols. More precisely, the goal of the project is to study the sets defined above, the main problems of interest being characterising and comparing the classical and quantum sets, and proving or disproving the general equality between the quasi-set and the nested Marov set.